Using an Evolutionary Psychological Approach to Develop an Intervention to Improve Relationship Prospects and Mental Health in 'Dysphoric' Singles

Aims and purpose:
Epidemiological research consistently shows single people, on average, have worse
mental and physiological health outcomes than married individuals. Moreover, recent
research has shown suffering in singlehood can lead to poor mental health, suicidal ideation
and hostile attitudes towards the opposite sex. These outcomes are exacerbated by feelings of
hopelessness towards relationship prospects (Costello et al, 2022; 2023).
'Dysphoric singlehood' denotes the intense and enduring negative emotional
experiences involuntarily singlehood can cause. Most relationship studies focus on already existing relationships. However, with a singlehood epidemic looming, understanding more
about how singlehood can become a source of suffering is critical. The purpose of this PhD is
to develop a robust measure of dysphoric singlehood and recommend a compassion-focused
therapy (CFT) intervention for improving well-being in dysphoric singles.
The first objective will be achieved through thematically analysed qualitative research
involving interviews with subgroups of singles, and a dysphoric singlehood questionnaire
allowing for quantitative analysis to support the validity of these findings. I aim to improve
current understandings of who singlehood negatively effects, how and why.
The second objective will build on these findings, and involve piloting, and
examining the effects of CFT interventions on dysphoric singles. The purpose of this is to
identify which interventions work most effectively with different groups of dysphoric singles.
The broader aim of this PhD is to build a foundation for more extensive development
and testing of interventions that improve the relationship and mental health prospects of a
growing population of singles.